The University of liverpool and Bluprint Global Limited

To develop,introduce and embed a data miming system capable of searching selected www.channels and mapping the best fit returns against desired client persona.